Workshop: modern trends in controlled stochastic processes: theory and applications

After preliminary contacts, we have 28 overseas participants and 7 prospective British participants from outside Liverpool. If we add 5 members of staff and research students of the Division of Statistics and Probability (Uni. of Liverpool) we obtain the full preliminary list which can be enlarged by other members of staff of the Dept. of Mathematical Sciences (Uni. of Liverpool). According to the title, there will be a good balance between purely mathematical issues like construction of the controlled models, their properties, approximations etc, and practical applications based on the developed theory, like congestion management in Internet, risk management in economics and insurance, inventory control and optimal interventions in epidemics. At the moment, we have the draft schedule of the workshop, described in the Timetable. The participants will be allowed to give 30-35-minute long official presentations. Besides they will have plenty of time to communicate informally, to create and develop research links. As can be seen from the Case for Support, the workshop will involve several world leading scientists, along with talented young researchers and PhD students.

Potential impact
The participants of the workshop and other academic researchers in the theory and applications of (controlled) Random Processes will be the main beneficiaries of the workshop, because personal contacts will result in new views on modern important problems, new theorems, high quality joint papers. Since the participants are interested in applications to Finance, Queues, Reliability, Teletraffic, Biology etc, the prospective joint research will be useful for applied mathematicians and engineers working in the corresponding areas. The prospective participants collaborate with France Telecom, Alcatel-Lucent, Russian Inst. of Control Sciences, THALES, DCNS, Airbus (and Defence), US EPA, and so on, meaning that British, European and American industry will also be the beneficiary of the workshop. In a nutshell, practical applications of the developed theory, discussed on the current workshop, will help to solve many real-life problems like congestion management in Internet, power control in wireless networks, water management, portfolio optimisation, risk management, optimal interventions in epidemics, and so on. Several scientific results presented and discussed at the workshop, will be incorporated into lectures/tutorials at the Universities of Liverpool, Pau, Bordeaux, Basque Country, Wisconsin, Moscow, Bern, Jerusalem, Karlsruhe etc, so that undergraduate students can also be the beneficiaries. Information about the workshop will be distributed to the academic community by e-mail, using the personal links of the participants; we also plan to provide the links on our personal webpages. All the participants will share the results of the workshop with their colleagues at their universities and research institutes. The results of collaboration will be, as usual, presented at regular international meetings and published in high quality journals. The extended reports will be published as a scientific monograph at LUNIVER Press by the end of 2015, or at the beginning of 2016.